Microscopy and Spectroscopy of Topological Quantum Devices

This project investigates how electrons behave in topological quantum devices using advanced microscopy and microwave spectroscopy. The goal is to image and control exotic quantum states - Majorana zero modes (MZMs) - which could serve as building blocks for fault-tolerant quantum computers. These modes are predicted to appear at the ends of engineered superconductor-semiconductor nanowires, but they have never been directly imaged. This project uses scanning gate microscopy to probe their spatial structure and circuit quantum electrodynamics to detect their spectral signatures. A second research focus is the study of magnetically-doped topological insulators, which exhibit quantum states confined to edges or surfaces. By imaging their evolution from two-dimensional to one-dimensional states under varying conditions, the project aims to uncover the effects of disorder, impurities, and morphology on topological protection. Techniques include low-temperature scanning probe microscopy, microwave engineering, and electron transport. Growth and fabrication are supported by international collaborators. The research supports the development of robust quantum technologies by revealing spatially-resolved features of topological phases.